Switchee: Improving lives through smarter energy and asset management

Switchee is the market leader in IoT-enabled data analytics for the residential landlord market. Our mission is to help landlords access the information they need to deliver exceptional homes to their residents while reducing carbon emissions generated by the housing sector.

We are currently working with over 50 housing providers. Our initial market focus has been on UK social housing, but we have big ambitions to help improve the quality of other sectors of the housing market in the UK and beyond.

What makes Switchee stand head and shoulders above any other competitors is our access to multiple real time, accurate data feeds, coming directly out of the properties we help to manage.

Switchee installs internet-connected devices in each property. Our unique equipment allows residents to make better use of their heating system. It also provides the raw data feeds Switchee uses to generate real time analytics on how the property is performing.

This project aims to expand the scope of services and analytics that Switchee can offer to landlords by building on top of our novel hardware.

When this project is completed, Switchee will be able to:

* help landlords quickly identify if a property is suffering from damp and mould
* enable facilities managers to target the properties with high risk issues
* determine if a boiler is going to break down and quickly get it fixed before it does

Our data feeds open up massive opportunities for social landlords to get smarter about how they manage their properties, and huge public health benefits from ensuring that insulation, heating and ventilation matches the occupancy demands in the property.